Advanced Hardware Verification Techniques for CPS V&V

Cyber Physical Systems (such as robotic vacuum cleaners, driverless cars or drones) have the potential to

dramatically change the way we live by handing over everyday tasks to computers. However, by their very

nature, such systems are very complex and often undertake tasks where failure can lead to injury or loss of life.

Thus, the testing of such systems to ensure they correctly perform their assigned function in a safe manner is

essential. This project brings together experts in this field: researchers from the University of Bristol, testing

experts from Test and Verification Solutions (a UK-based testing company) and developers of Cyber Physical

Systems (Dyson, Thales and SCISYS) to develop new test techniques to ensure these systems can be deployed

safely in the future.